Hydrogel drug delivery systems to improve pancreatic cancer chemotherapy

This project aims to develop improve chemotherapy for pancreatic cancer patients using a combined prodrug-drug delivery approach. This project is highly interdisciplinary and you will receive training in a variety of chemical and biomedical techniques, including state of the art organoid development.

This interdisciplinary research project will combine recent advances in prodrug and material design to create cancer responsive material scaffolds to deliver drugs selectively and safely, improving their efficacy and reducing their side effects. These novel therapeutic materials and agents will then be tested using state of the art 3D cell culture techniques and patient derived tissue samples, working with our collaborators in University Hospital Southampton.